Artificial Intelligence Assisted Wireless Communications

Artificial Intelligence (AI) and Machine Learning (ML) algorithms constitute low-complexity enabling technology for next-generation communications. More specifically, reinforcement learning can be used for efficient routing, networking and resource allocation. Supervised learning like K-means algorithm can be utilized for scheduling, while Support Vector Machine (SVM) can be used for adaptive modulation and beamforming. On the other hand, AI techniques like Genetic Algorithms (GA), Particle Swarm Optimization (PSO) and Ant Colony Optimizations (ACO) are powerful tools for large-scale optimizations.

In this research, a range of AI and ML algorithms will be designed for enabling efficient and powerful networking, scheduling and beamforming operations.

The Intel Deep Learning Inference Accelerator will be used to accelerate the developed algorithms, in order to maintain real-time processing that can meet the demands of eMBB and URLLC 5G communications.